IntelliWarmth

IntelliWarmth is AI-Driven adaptive learningsSmart radiator system, which employs adaptive learning algorithms and provides meaningful insight and data-led suggestions that will help increase energy efficiency and cut down on your energy bills by learning from your usage. It can run on autopilot, giving you peace of mind that it is looking after and helping you lower your energy bills.